Modeling of microstructure evolution during product on of high strength 6xxx aluminum alloys

This research project broadly studies the correlations between grade 6xxx aluminum alloys thermomechanical processing variables, the microstructure, and final properties. Physics-based and numerical modeling approaches will be employed to model the microstructure evolution during production.